Heriot-Watt University and Chitendai Limited

To develop an efficient self-calibration system to facilitate the installation of the Chitendai CPV solar panels and to improve the energy-efficiency of the tracking system within the panel.